Prescription Medicines Mobile App

The DIMEC App is designed by pharmacists for patients . The DIMEC App will empower patients to better & more conveniently manage their medicines and decrease the burden of medicines on everyday live resulting in improved health outcomes. Our innovative mobile app puts patients back the driving seat!